Environmental Friendly Aircraft

The research will focus on aerodynamics and innovative aircraft concepts that will contribute to the development of sustainable and green aerodynamic solutions for aviation. It will combine elements of whole aircraft aerodynamic analysis, heat transfer and aircraft performance. Energy based aerodynamic analysis methods will be developed and applied to research and analyse the effect of using the heat generated by novel power and propulsion systems on the aerodynamic performance of the aircraft.